WORKSHOP: group theory, number theory and geometry

This is a 5-day intensive workshop, bringing together a critical mass of about 25 leading researchers with overlapping interests in group theory, number theory and geometry. The purpose is to explore several newly developing connections between their work, generating new synergies, and to chart attacks on the central problems of the day.